University of Bristol and Dynex Semiconductor Limited

To transfer and embed an innovative physics-based design capability to enable the realisation of efficient and reliable high power transistor chips based on compound semiconductor materials.